3D tribo-nanoprinting: additive manufacturing of nanoscale structures using tribofilms

3D Tribo-Nanoprinting is a novel method of additive manufacturing capable of producing 3D structures of nanoscale dimensions. In this project I aim to understand the method using the formation of ZDDP tribofilms under the rubbing contact of an Atomic Force Microscope (AFM). This will help to develop the understanding of how these films form and how they provide their crucial anti-wear properties (ZDDP is used as a lubricant additive ubiquitously in the automotive industry). The second part of the project will then attempt to build on this method by applying it to functional materials (ie. any material that can provide beneficial engineering properties such as electrical conductivity or magnetism). The applications of this part of the project include novel biosensors, Micro Electro-Mechanical device (MEMs) manufacture, surface engineering and nanorobotics.

Potential impact
The impact of the Centre will be manifest itself in four ways; by the number and quality of skilled PhD graduates it produces, by the reach and significance of the research that is generated during their studies, by the contribution to the research base in tribology, and through the broader societal impact of improved machine efficiency and energy utilisation.

The number and quality of PhD graduates. iT-CDT plans, in the steady state, to graduate 12 PhD students per year. We expect these students to enter industry as research leaders or academia as RAs then lecturers. UK and EU industries are desperately short of PhD graduates, and they are in demand. We expect to have impact on UK industry with a stream of PhD graduates who will enter for example, the automotive sector (e.g. designing more fuel efficient engines), the rail sector (e.g. increasing network capacity and reducing cost through improved track and vehicle components), the oil industry (e.g. developing new lubricants for increased fuel efficiency), aerospace sector (e.g. tribology needs in jet engines), the power industries (e.g.developing and maintaining more efficient transmissions). PhD students may also commercialise technology or consultancy in the form of a spin-out activity. We have a track record of past PhD students achieving all these things. The iT-CDT plans to extend and broaden that record, will facilitate synergy across the discipline.

The transformative PhD research. During their studies, PhD students will be conducting research on an industry led project. These projects will also have elements of generic application therefore have wide impact. The students will be closely involved with both the sponsoring organisation and other industrial partners. This means that there will be a direct route for technology transfer.

Contribution to the Research Base in Tribology. The iT-CDT is a grouping of the two leading universities in tribology in the UK. It will form the largest critical mass of academics, RAs, and PhD students in the EU. A team of industrial partners will steer the research so that it is relevant and has real routes to impact. This platform will lead to a growth in the research base in tribology for the UK and will impact both industry, with improved products and processes, and academia with the supply of new technology and analytical methods.

Societal Impact. The development of new tribological processes, and engineers skilled in their conception and implementation, will have broader societal impact with machines and process that run with lower friction, higher energy efficiency and have greater durability. In the shorter term, we also plan as part of the iT-CDT for public engagement events using PhD students as the agents of delivery.